Relativistic energy fragmentation in nuclear structure studies

Our knowledge of neutron-rich nuclei is limited due to the nature of the reactions we can use to synthesise them. Most promising is the new ability to detect discrete gamma-ray transitions following heavy-ion projectile fragmentation at relativistic energies. A major strand of this fundamental research are the ISOMER and RISING projects based at the GSI facility in Darmstadt, Germany. Over the next 3-5 year period a new European fragmentation facility (FAIR) will be constructed. I am the named project coordinator for the High-resolution In-Flight Spectroscopy (HISPEC) portion of this project. The extension of my Advanced Fellowship will allow me to complete the study of exotic neutron-rich nuclei around the N=126 magic number, and will naturally evolve into managing the construction phase of HISPEC and then initiating investigations of even more exotic nuclei at FAIR.